Aston University and Optimec Limited

To develop a new generation of innovative soft contact lens measuring instruments, utilising novel techniques to reflect improved accuracy of lens manufacturing processes.